Non contact microphone array for structural health diagnostics combined with active noise and vibration cancellation for wind turbine nacelle machinery (CMDRIVE)

The project goal is to establish the feasibility of the innovative use of a non contact microphone array for stuctural health diagnostics by vibration detection combined with active noise and vibration cancellation, for all the rotating machinery within an onshore wind turbine nacelle. Novel time and phase reversal techniques for received microphone signals will be investigated experimentally to investigate the possibility of high volume coverage for both vibration detection and cancellation. The array could potentially achieve a step function reduction in wind farm levelised electricity cost through a combination of several cost benefit factors. (1) Machinery lifetime extension, reduced maintenance costs and avoidance of lost revenue through reduced forced downtime and scheduled downtime; (2) Generation of increased revenue through turbine operation at higher wind speeds, increasing the capacity factor: made safely possible through reduced machinery vibration and environmentally possible through reduced noise emission; (3) Reduced noise issue costs. Benefits under all headings are estimated to total £35k per MW year, which is ~25% of an onshore turbine OPEX +CAPEX.